Automated RPA

Robotics Process Automation (RPA), the use of software to perform repetitive office work (e.g., customer on-boarding, KYC), promises to dramatically boost competitiveness by cutting costs, eliminating human error, and increasing delivery speed. Not surprisingly, RPA is a top strategic priority for most enterprises.

However, deploying RPA is tremendously expensive: teams of analysts and developers require months to put in place a single automation, with a price tag of up to £100,000\. These costs derive from three highly manual steps: (1) identify suitable processes for automation; (2) describe identified processes at a click and keystroke level; (3) translate these descriptions into RPA programs.

We have a new vision for RPA: automatically generate programs from human observation. We propose to turn recordings of clicks and keystrokes into RPA programs, automating Steps 1-3 above. We brought a product to market automating Step 2 in early 2018; this project focuses on Steps 1 and 3\.